Mission Trajectory in ATC and Network Management Operations

The MITRANO project validates the management of mission trajectories and civil-military CDM at network level and in ATC operations, including advanced design principles for the military access to airspace, the DMA of type 3, and provides a technological solution for aircraft surveillance data protection, hence proving enhancement of civil-military cooperation and interoperability in ATM. Furthermore, the validated solutions will contribute to the digital transformation of European ATM, by using as core of information exchange, data sets created and disseminated automatically by technical systems, hence supporting operators and decision-makers to increase the efficiency of their activities. Nevertheless, the project supports the implementation of a Green Single European Sky by reducing the airspace segregations in the ATM network, hence enabling all categories of airspace users to fly more direct and efficient routes with a positive impact to the reduction of emissions. The validation activities are organized within three solutions: two operational and one technological, CNS related that ensure the development and validation of three overarching R&I topics: • Mission Trajectory in the ATM network execution phase through associated network management and ATC processes • Mission Trajectory with DMA of type 3 • Security aspects for ADSB (Automatic Dependent Surveillance-Broadcast) phase overlay The key operational expected results reside in uptake from civil and military ATM stakeholders of the MT validated concept and the associated network level civil-military CDM and on the DMA type 3 concept. Furthermore, ADS-B authentication layer and resilience to integrity attacks, and the definition of a management system capable of distributing authentication keys to aircraft is a key expectation. The expected outcomes will bring performance benefits in the areas of airspace capacity, environment, operational eficiency, civil-military coordination, and security.